Analysis on the atmospheric impact of rocket engine orbital insertion emissions with a study on methods of mitigation

Establish the impact of rocketry emissions globally and define methods to reduce this impact which can inform government and industry going into a booming space industry.